Global Connections, Local Struggle: Transnationalism and Spanish Anarcho-Syndicalism, c.1910-1939.

This project carries out the first overarching study into the transnational nature of Spain's powerful
anarcho-syndicalist movement during its most important period, 1910-1939, focusing on how cross-border
links and flows impacted upon activists' political culture and activities within Spain. With its ideological
rejection of nation-states, anarchism is an intriguing case study in transnational communities; but with its base
in working-class neighbourhoods and workplaces, Spanish anarcho-syndicalism was simultaneously a highly
localised movement. This project will explore that contradictory dynamic.